The University of Keele and Bentley Motors Limited

To develop an innovative data mining process that will allow Bentley to exploit the value hidden in the data it owns and collects. To test the process they will use test cases on Customer Retention and Feature Optimisation, both bringing business benefit in terms of profit and growth.